Social Networked Smart Infrastructure Assets

Recent, tragic, events in social housing have brought to the forefront the need for change in the way assets that are owned, managed and used by different parties are monitored and maintained. Asset owners and managers must be held accountable for their decisions. Asset end-users e.g. tenants must have access to up-to-date and clear information on asset inspection schedules and whether these are being followed. End-users must be listened to, their collective feedback should be captured and used to improve asset maintenance and scheduling. This project proposes a solution powered by the latest mobile digital technologies that will allow all parties with an interest in an asset to interact with the assets, update records and leave feedback all via the same system, with access to relevant and important information. All data captured will be fed back into the asset management processes and schedules supported by machine learning and artificial intelligence techniques that intelligently filters input from users and merges that with existing data within the asset management systems. The result will be enhanced decision-making based on the value of infrastructural assets to tenants, asset usage and feedback from end-users, showcased by 2 exemplars, one in social housing and one in a University. Our aim is to empower members of our society at a very poignant time to engage with a transparent and trustworthy change that addresses pertinent concerns that are shared by so many.